Feasibility of line art upscaling and pose-driven image generation for remastering classic video games

Within the video games industry, a compelling opportunity exists: remastering classic game titles from previous gaming generations. This trend has gained significant momentum in recent years, with numerous game studios and publishers revitalising their timeless games for modern platforms. Remastering serves multiple purposes: it appeals to both loyal fans and new audiences who may not have experienced the originals, while also preserving these iconic titles for a fresh generation of gamers.

Typically, remastering involves enhancing graphics, sound quality, and user experience to align with modern standards. By doing so, game studios can tap into substantial additional revenue streams. However, it's essential to acknowledge that remastering classic titles remains a time-intensive process with significant upfront costs, which can sometimes be prohibitively expensive.

Pixel Research has pioneered a cutting-edge AI upscaling approach that surpasses existing market solutions. It facilitates an Artist-AI co-creativity workflow in which artists can remaster very-low and low-resolution hand-drawn game art assets, faster than was previously possible with current approaches. At its core, our AI upscaling models are ethically trained using only the artists' or game studios' assets, with a specific focus on low-resolution hand-drawn art. By leveraging our technology, currently, game studios and artists can save up to 30-50% of their time when remastering old assets.

In partnership with Revolution Software, this project aims to propel this innovation forward by addressing the limitations identified in our previous endeavour. Our primary focus is on developing Line Art Upscaling, a critical enhancement that preserves visual integrity and coherence during image scaling. By meticulously refining the clarity and precision of external lines, we ensure that upscaled images maintain fidelity and accuracy compared to their original counterparts.

Furthermore, we're delving into a generative sprite creation tool that will transform simple artist sprites into a high resolution completed game assets, that can be polished by the artist. This innovative solution directly tackles the challenges posed by poorly drawn original sprites, resulting in animations that were previously distorted and inconsistent. Our unwavering commitment to advancing image quality and efficiency drives us forward in the dynamic landscape of game development. This project seeks to dramatically boost business productivity in the creative industries by expanding and refining the existing toolkit for remastering classic video game titles.